The University of Manchester and Optegra UK Limited KTP 23_24 R3

To develop a novel Artificial Intelligence tool to optimise clinical decision making, leading to improved patient satisfaction from an improvement in clinical outcomes and a reduction in complication rates and enhancement rates.